Lithium Ion Battery Assembly and Remanufacturing facility (Li-BAR)

This project will determine the feasibility of co-located battery pack assembly and remanufacturing facilities, operated by UltraMax, to supply the UK Automotive Sector. UltraMax currently run a lithium battery assembly facility in China, however, to meet the needs of existing and new customers in the UK/EU, reductions in lead times and higher levels of quality control are required for automotive products.

It is expected that the co-located sites will provide optimal use of batteries throughout their lives, maximise value leveraged from components through reuse and minimise operational and capital costs while reducing waste. The key outcome from this project will be a robust business case to accelerate the process in which UltraMax will seek external investment.

The project will include customer and equipment supplier engagement, production process development, factory layout estimation, logistics and personnel assessment, and finally business case development.

The facility will respond to the need for a rapid increase in battery production in the UK, supporting and accelerating the electrification of the Automotive sector. By 2030 it is expected that 60GWh of batteries will need to be produced in the UK with an estimated 1-5GWh of this reaching end of life. The proposed facility will help to address both challenges.

**UltraMax** (Owned by Baruch Enterprises -- as described on the portal)- Is a battery pack manufacturing company leading the market in lead acid replacement, lithium-ion batteries with their 500MWh facility in China. Their UK operations provide distribution of their products, testing facilities and an Alkaline battery production facility. They are experienced in sourcing battery equipment and running successful battery and cell manufacturing companies.

**HSSMI -** HSSMI is a not-for-profit research and technology development institute who specialises in developing and implementing lean and high-volume manufacturing practices. HSSMI has supported the development, scale up and design of several UK cell, battery, and remanufacturing project.